Behavioral Security Monitoring for Surgical Robotics: Protecting Patients from Cyber-Induced Harm

Surgical robots now perform thousands of operations each year across UK hospitals. These sophisticated machines translate surgeon hand movements into precise instrument control inside patients' bodies. They are also networked computers, connected to hospital systems and potentially vulnerable to cyber attack.

In 2015, security researchers demonstrated that surgical robots could be remotely compromised. Attackers could override surgeon commands and manipulate robot movements during simulated procedures. A decade later, hospitals still lack any way to detect whether a surgical robot has been tampered with during an actual operation.

Current cybersecurity protects hospital networks. Firewalls block unauthorised access. Encryption secures data transmission. Access controls limit who can connect to systems. These defences are essential but insufficient. Once malicious software reaches a robot's control system, nothing verifies that the robot is doing what the surgeon intended. Network security watches digital traffic. It cannot watch physical movement.

Our project addresses this gap with artificial intelligence that monitors surgical robot behaviour in real time. The system learns how robots normally move during different types of surgery. During operations, it continuously compares what the surgeon commands against what the robot actually does. If the robot's movements deviate from expected patterns, whether due to cyber attack, software fault, or equipment malfunction, the system alerts the surgical team immediately.

This approach creates an independent safety layer that works alongside existing cybersecurity. Rather than trying to prevent attacks, which existing tools already address, our system detects when something has gone wrong at the physical level where patient harm occurs.

The need is urgent. Regulatory bodies in the United States and United Kingdom now require medical device manufacturers to demonstrate cybersecurity throughout product lifecycles. Hospitals face increasing pressure to show they have protected critical equipment. Yet no current solution monitors whether surgical robots behave correctly during procedures.

This project, supported through the CyberASAP programme, will explore whether hospitals and device manufacturers would adopt behavioural monitoring for surgical robots. We will speak with surgeons, hospital technology teams, and equipment manufacturers to understand their needs. We will consult regulators to clarify approval requirements. By the end of the project, we will know whether this innovation addresses a genuine market need and how it could reach the hospitals that need it.

Success would mean patients undergoing robotic surgery have an additional layer of protection, one that watches the robot throughout their operation and raises the alarm if anything appears wrong.